Cyber Security Risk Management for Health-based Critical Infrastructures

Critical Infrastructure (CI) is a term used to describe assets that are essential for the functioning of society and economy. Examples of Critical Infrastructures include telecommunications, public health, water supply, transportation, and financial services. Securing Critical Infrastructure has been identified as an important challenge. The project aims to introduce a security risk management framework to support the security analysis of Health-based Critical Infrastructures. This will be achieved through the definition of models for critical information assets, as well as vulnerabilities and threats associated with software systems supporting Critical Infrastructures.